Shropshire, Telford and Wrekin Weight Management Pathway Design Accelerator Project

Our project will design a community-based patient access model for weight management in Shropshire, Telford and Wrekin (STW), aimed at improving access, reducing health inequalities, and accelerating system readiness for NHS-funded obesity treatments.

Public health outcomes related to obesity are significantly worse in STW than the national average. In Telford and Wrekin, early mortality from preventable conditions---including cardiovascular disease---is particularly high. Many residents face barriers to accessing effective support, especially those in rural or deprived communities. In addition to geographic inequity, current demand exceeds capacity across existing services, with many patients waiting over 52 weeks for review - delaying intervention, increasing risk of adverse events, and adding strain to the wider system. This project will address these challenges by developing a more local, inclusive and joined-up model that works across the system.

The innovation lies in how we deliver this: using a time-boxed, design-led accelerator that brings together community pharmacy, general practice, PCNs, secondary care, local authorities, VCSE partners, and people with lived experience. Focussing on one priority locality, we will collaboratively create a model that is practical, scalable, and rooted in real population health need---not centrally imposed, but locally co-designed.

We will also explore digital tools to improve referral, triage, and ongoing support, while being mindful of digital exclusion and ensuring that non-digital options remain accessible. Underserved and underrepresented communities will be directly involved in shaping the model to ensure it is inclusive and practical for all.

General practice and community pharmacy will both have important roles in the pathway, acting as accessible and trusted points of contact. The pharmacy element will build on infrastructure already in place for supporting long-term conditions (e.g. hypertension) and extend the Independent Prescribing Pathfinder framework, which provides a strong foundation for behavioural and prescribing interventions. During the accelerator, we will identify the system conditions, relationships, and shared protocols needed to support timely, safe access to anti-obesity medication---particularly for those who stand to benefit most.

By September, we will deliver: a co-designed pathway, a business case and implementation plan, a costed delivery model, a local rollout toolkit, and an evaluation framework to assess reach, equity, and impact.

The project will leave behind a replicable, system-aligned blueprint for neighbourhood delivery. It aligns with the three shifts and ICS priorities on strategic commissioning, place-based delivery and integrated working, and shows how population health data and community insight can drive transformation.